Quantum Simulators for Fundamental Physics

Experiments play a vital role in the field of physics. In order for an idea or theory to gain credibility, it must undergo rigorous testing. However, there are certain areas of great interest in physics, such as the nature of black holes or the early Universe, that pose challenges when it comes to conducting direct laboratory tests. The extreme densities and energies involved make it impossible to reproduce these conditions exactly.

Fortunately, in recent years, significant progress has been made in the development of "simulators" - experimental devices that mimic these extreme conditions with a high level of accuracy. These simulators have allowed scientists to confirm some of the most astounding predictions of Einstein's general relativity. But now, we are taking a step further by miniaturising these experimental analogues to a scale where quantum effects come into play.

Thanks to recent advancements in quantum technology, we are on the verge of creating quantum simulators. These remarkable devices will enable us to study and understand some of the most enigmatic processes in the Universe. By harnessing the power of quantum mechanics, we can delve into the mysteries surrounding black holes and the early stages of our Universe, exploring phenomena that were previously inaccessible.

Through these quantum simulators, we hope to unlock new insights and uncover the secrets of the cosmos. By pushing the boundaries of what is possible in experimental physics, we are embarking on a thrilling journey to expand our understanding of the fundamental workings of the Universe.